Transforming the productivity and energy efficiency of an innovative 'better for you' potato snack to enable consumer reach.

**Simply** **Roasted Project: Transforming Healthy Snacking**

At Mindful Snacker, we are disrupting the snack industry with Simply Roasted Crisps, our innovative project that is already delivering potato crisps with all the crunch and taste of traditional fried crisps but with half the fat. Through our patented technology (GB2627985), we roast real potato slices into crisps that retain their natural texture and nutrients. No other company worldwide can replicate this process, which we designed and safeguarded to make lower-fat, healthier snacks a reality. We are the only "better for you" real slice potato crisp.

**Technological Innovation:**

Our project centres on this unique roasting and slicing technology, which allows us to commercialise lower-fat crisps on a significant scale. Unlike extruded or baked alternatives, our crisps are crafted from real, whole potato slices, preserving the natural flavour and authenticity that provide the consumer with an indulgent, natural option.

**Sustainability and Efficiency:**

A key focus is on enhancing both cost and energy efficiency. By reducing energy consumption by 55% and improving production throughput by 130%, the project aims to lower operational costs and minimise environmental impact. These improvements align with Mindful Snacker's commitment to sustainability, ensuring eco-friendly production processes while delivering competitively priced products.

**Expanding Market Potential:**

Consumer demand for healthier snacks is growing, and Simply Roasted is perfectly positioned to capture this market. Our crisps meet school and HFSS (High Fat, Sugar, and Salt) standards, appealing to health-conscious individuals, educational institutions, and healthcare providers. We're expanding across retail and institutional channels, bringing healthier snacking to more people than ever.

**Collaborative** **Expertise:**

Working with experts like Oliver Babington and Fabcon Food Systems, we're scaling this patented process to meet growing demand. Babington's food science insights and Fabcon's engineering expertise ensure that Simply Roasted delivers exceptional quality, reliability, and efficiency.

**Future Prospects:**

This success allows us to expand Simply Roasted beyond potatoes to other root vegetables like parsnips, beetroots, carrots, and sweet potatoes. Our goal is to make nutritious, real vegetable crisps accessible to more people, setting a new standard for health, innovation, and sustainability in the snack food industry.